Ultra-efficient electric boats

This is a collaborative project between;

* Optima Projects
* Seabird Technologies
* Teignbridge Propellers
* Edwards & Renouf
* Fawley Waterside

Optima are developing an innovative range of electric boats for the leisure marine market and for commercial applications such as water taxis. Optima have developed an ultra-efficient hull that significantly reduces energy consumption, enabling much greater range to be achieved under battery power compared to other electric boats, whilst still providing a top speed of 15-18 knots.

This project develops and optimises a 14m version of the Optima hull suitable for both leisure and commercial applications. Range under battery power is up to 150 miles with much greater comfort and safety compared to a conventional planing hull.

This project will sea-trial and demonstrate the 10.5m test boat built during CMDC2. This boat will then be fitted with enhancements to reduce drag including a hydrodynamic foil fairing around the drive leg, ultra-efficient propellors and low-friction clean antifoul coatings. Further sea trials and demonstrations will then be carried out to assess the effectiveness of these new developments.

The boats include a very efficient and lightweight FRP composite structure highly optimised using computer modelling and finite element analysis to minimise weight, maximise efficiency and reduce cost.

Fawley Waterside are building a whole new town with 1500 homes and significant marine industry space at the entrance to Southampton Water. This location has limited road infrastructure and alternative means of sustainable transport via the water is critical to the overall success of the development, providing transport links for workers, visitors and residents alike.

This project will represent a major advance in sustainability in the marine industry and in the Solent region.

The through-life cost of ownership of electric leisure boats will be significantly lower than a comparable conventional powerboat and will encourage engagement from a wider and more diverse customer base. The proposed fleet of water taxis will provide flexible on-demand services, able to operate at high occupancy levels and with zero emissions and low running costs.

The boats may be manufactured, stored and maintained at the Fawley site, bringing new high value jobs to the area and establishing new businesses with significant growth and export potential.